An Oral History of Women's Golf in Scotland, 1945-1995

This project will address an acknowledged 'gap' in the historiography of golf by exploring the 'hidden' history of women's participation in the game in post-war Scotland by looking beyond the existing narratives around elite level players. This project seeks to understand what motivated women to take up the game, what challenges they faced, what they got from their participation and the potential influence of class, age and stage in lifecycle. While the archives of the British Golf Museum (BGM) will be drawn upon extensively to understand the broader context of the women's game in this period, the collection of oral histories will be a fundamental aspect of the project, thereby ensuring that these previously 'hidden' narratives are preserved for posterity within the collections of the BGM.
The candidate will access the collections of the British Golf Museum, The Royal and Ancient Golf Club of St Andrews and of the Ladies' Golf Union (LGU), which merged with The R&A in January 2017, to aid their primary research. The output of this study will be made available to the BGM to create new exhibitions and/or reinterpret existing displays and collections.